Understanding the effect of impurities in the crystallization of pharmaceutical polymorphs

Polymorphism is the ability exhibited by organic molecules to crystallise in more than one structure. There has been considerable interest in this phenomenon in the last 20 years or so, especially because of the impact it has in solid form development of pharmaceuticals. This project will attempt to understand the effect of impurities on the crystallisation of pharmaceuticals with a special view on polymorphism.

The research questions addressed are the following:
Why do impurities act different on different polymorphs of the same compound?
What is the impact of the amount of impurities in crystallization outcomes of pharmaceuticals?
What is the critical amount of impurity needed to switch polymorphic outcomes?
What is the mechanism of action of such impurities.

In order to address this questions, the student will:
Carry out a literature review to compile examples of polymorphic systems obtained in the presence of impurities.
Perform experimental nucleation and crystal growth studies in three model systems in the presence of variable amounts of impurities.
Characterise the obtained crystals with complementary techniques.
In collaboration with a simulations expert, propose mechanism of actions of the impurities.
Design a new impurity for one of the systems and test it.

The novelty of this project lies in the molecular level detail that we wish to understand as to how the impurities impact crystallization and polymorphism. Understanding and controlling this will have an impact in the way we design additives in the futures and will have a positive impact in the manufacturing processes of pharmaceuticals.